Process development of Mud Motor Radial Bearing manufacturing using TSP (Thermally Stable Polycrystalline) Diamond Hardfacing

Development of Mud Motor Radial bearing manufacturing for the oil and gas industry using an innovative manufacturing technique for improved wear resistance, low coefficient of friction and high productivity.